The University of Nottingham and Spirax-Sarco Limited

To design, develop and commercialise a new monitoring technique to transform and simplify the operation of all steam boliers whilst vitally inproving safety levels.